Smart Connected Buildings: Model based performance monitoring and feedback loops

Buildings are becoming increasingly ‘connected’, be it in the provision of services or added functionality for consumers (smart heating, lighting, security, IoT appliances, IFTTT), metering and billing by utility providers (smart meters and monitoring) or in the wider supply chain’s pursuit of ever more detailed performance and condition monitoring and management (sensors, actuators, asset alerting). The aim of this project is to test the feasibility of bringing all of this data together to a central model that gives the data and insight not only some context but which also allows for the generation of meaningful actionable advice for householders, building and asset portfolio managers and also the wider supply chain. What will be developed and tested is the concept of a central open platform that can interpret and provide feedback and actionable advice from the wide range of data generated in the build, construction and most importantly, use, of buildings. Timing of this is particularly pertinent given that building users are becoming increasingly empowered with regards to how they use and understand buildings; putting asset managers and the wider supply chain at risk of being left out of touch and behind the curve.